Vibrant geologies: an ethnography of human engagements with subterranean worlds

"This project explores some of the multifaceted modes of human engagement with the subterranean world. The research draws on one year of ethnographic work in the Northwest Territories, Canada, including an institutional ethnography of the Northwest Territories Geological Survey, participatory observation techniques of geologic fieldwork and interviews with expert geologists, policy makers and mining industry representatives. The project has three main outcomes which relate to how we understand geology and how it is enrolled into society and economy. First, the project explores how geologists construct the geological landscape through their mappings of and engagements with subterranean space. Second, it examines the possibilities of accounting for the "invisible value" of minerals and subterranean geo-environmental processes through scientific practices and legal frameworks. Third, it considers how an Arctic mineral development economy is supported by science-informed informed policy making, and the challenges of relying on "evidence based" decision making regarding invisible landscapes."